IMES (Intelligent Multifactor Endpoint Security)

The Intelligent Multifactor Endpoint Security (IMES) system brings high security connectivity to remote workers in an affordable, intelligent and easy to use solution. Designed to address the security challenges of Remote Working and BYOD it introduces innovative multi-factor authentication requiring minimal input from the User. Three factor Authentication is provided by: LIOPA Speaker Verification technology to establish liveness and biometric characteristics of the User; An Authentication Service pairs autonomously with a low Energy RF token; and a profiling service checks User metrics (working pattern, device identity and network connectivity). Once authenticated Users connect through a local Proxy server which provides a ‘CleanWeb’ whitelist for safer browsing or through to their nominated Endpoint resource. The VPN service is available for IOS, Android and Windows supporting PPTP, OpenVPN SSL, and L2TP/IPsec. DNS traffic is encrypted removing the risk of ‘Man in the Middle attacks’ typical with BYOD hardware. The VPN Service protects the User’s privacy from local or remote interception over shared networks and protects their geographic location from the wider internet.